Development of novel therapies for genetic diseases using the Gentrafix platform

Bitrobius Genetics aims to develop a new technology called Gentrafix™, which will greatly improve the ability to replace faulty genes using gene therapy. It will be able to transport much larger genes than can be carried using current technologies and to reach most of the cells in an affected organ with a single application. This will enable the future development of therapies to treat a range of genetic diseases such as cystic fibrosis and muscular dystrophy. The production costs will be lower than those of any competing technology.

Genes are made of DNA and represent instructions for making proteins, which in turn form the structure and carry out functions within the body. Genetic diseases and cancers are caused by genes that contain errors, leading to disability in the case of genetic diseases or uncontrolled cell growth in the case of cancers. Gene therapy is a technology that aims to correct these genetic errors. Unfortunately, gene therapy has failed to cure most genetic diseases, and the few therapies that do exist are the most expensive medicines in history. The fundamental problem is that there is no reliable way of getting the correct DNA to every cell in an organ that must be fixed. Most gene therapies use modified viruses which can only infect a few percent of target cells, cannot carry large genes, have a limited ability to spread between cells, can be inactivated by the immune system and must be administered continuously during a patient's life.

In addition to the majority of the genes in the nucleus, every cell contains several hundred structures called mitochondria, which produce energy. Mitochondria contain their own genes, but it is currently impossible to get DNA into mitochondria as they are surrounded by a double membrane. However, there is the potential to use one element of our Gentrafix™ platform with a minor modification to additionally deliver DNA into mitochondria, which would make mitochondrial gene therapy possible. Diseases caused by mitochondrial DNA mutations affect 1 in 5000 people worldwide, representing an unmet medical need. Therefore, the expansion of Gentrafix™ from nuclear into mitochondrial gene therapy will be explored in a later stage of the project.